Financial Services through a secure Cloud platform for SMEs

Hanson & Associates (UK) Ltd have been expanding rapidly as an SME that emerged from a Sole Trader business a few years ago. Our client base is spreading across the UK with the potential expansion to emerging economies which has business links to the UK. We also intend to export our financial and business planning services abroad. As part of these developments, it has become necessary to create a cloud based secured financial management system for our clients across the UK as well as to cater for future growth that might emerge from clients abroad.

We believe that this system will enable our clients to access tailored services and reports designed for their needs through a secured network tunnel such as a VPN. We have been in contact Intellas UK Ltd, experts in document security and forensics management system to help us develop and implement this system.